SOMI Trailers replace 4 truck journeys by 3, potentially saving 10,000 truck journeys a day in UK alone

SOMI Trailers can deliver the same goods in 3 journeys instead of 4. With this proposal to take this trailer to the market, the grant would give potential customers opportunity to use the trailer in live operations and the chance to demonstrate to and encourage other women to follow and fulfill their potential in manufacturing and engineering. The extra capacity is achieved by utilising the empty space underneath, adding 8 pallets of goods (31%) to the load but without being longer or higher than a standard trailer, making SOMI trailers useable in the whole of Europe, Asia and the Americas without changing any infrastructure or trucks. The long term vision is for SOMIs to become the new 'standard trailer' worldwide saving fuel, emissions, traffic, manpower and infrastructure costs.